Queen Mary University of London and RTSW Limited

To develop a content-aware sports video analytics component capable of identifying the foreground objects and tracking the objects of interest using machine learning and related computer vision technologies.